Sterling M.App Project

"The automatic exploitation of satellite technology and other geospatial information to create smart applications. These applications will be focused on solving real-world issues across government and industry; in the UK and abroad, delivering business analytics to the user in a fast, efficient and cost-effective form.
In this instance a focus on urban expansion around cities in the UK."